Co-Design for Mental Health: an interdisciplinary study on the impact of design thinking on mental health

The proposal draws from research the applicant conducted in collaboration with Islington Mind, Kensington and Chelsea Mind, Dragon Café, the V&A and Depression Alliance. This project idea evolves from the development of a series of collaborative design workshops designed and piloted within the context of mental health, where participants were guided through various activities from identifying adversities to creating design ideas that respond to these. Participants who were diagnosed with a wide range of pathologies from Schizophrenia and bipolar disorders to depression and anxiety, claimed participation had improved their general wellbeing. For example, participants reported changes on self-esteem, their perspective on themselves, their sense of isolation, being more thoughtful and reflective, as well as changes in their sense of agency and behaviour. One participant stated: 'I have thought more in the past 4 weeks than the last 20 years (...) my brother is asking me what's that design thing you are doing; you seem really different'. The objective of this PhD research project would be to develop a theoretical framework to
understand why and how these changes appear to happen. At the same time, the research aims to develop practical tools and processes for the partner organization that can complement their existing line of research on peer to peer support, empowerment and user led recovery.